An integrated compositional and structural approach to understand keratin hair fibre damage using mass spectrometry based proteomics and surface analy

An integrated compositional and structural approach to understand keratin hair fibre damage using mass spectrometry based proteomics and surface analysis techniques